Submachine Agency - agency for the passion economy

According to Li Jin of VC firm Andreesen Horowitz, "New digital platforms enable people to earn a livelihood in a way that highlights their individuality."

Authors, journalists, subject matter experts, "mompreneurs" and others can earn a living by sharing their knowledge and passions with an audience of followers. Even a few hundred followers can provide a decent income from subscriptions and memberships.

Subscription and membership are growing in importance as traditional media experience a decline in advertising revenue and can therefore no longer subsidise a wide range of content. Equally, it's becoming clear that individuals no longer need rely on traditional media as gatekeepers to reach relevant audiences.

But many individuals are daunted by the tools and platforms necessary for success. Our agency will manage these tools and services so that those we work with can focus on doing what they do best - sharing their knowledge and passions with their followers, and earning money from it.